Governance of Urban Sustainability Transitions: Advancing the role of living labs

European cities face a pressing challenge - how can they provide economic prosperity and social cohesion while achieving environmental sustainability? In response, new 'living labs'- sites devised to design, test and learn from social and technical innovation in real time - are being formed. Individual cases have been studied, but limited work has been done to understand how they work across different national contexts and how we can scale-up their impact or share lessons across European cities. This project brings together leading European research partners and practitioners to investigate urban living labs and enhance their potential for contributing to sustainability transitions.

Potential impact
This project will support the on-going change processes in Europe towards sustainable, low-carbon urban areas by transforming current challenges into opportunities. It will do so via dedicated research on the role of Urban Living Laboratories (ULL) in the governance of urban sustainability transitions performed by an interdisciplinary team of scholars from four European countries. Project results will inform lead urban actors, decision makers and the scientific community, and support urban sustainability transitions by:

(a) generating knowledge about the role of ULL in sustainable transitions;
(b) enhancing the working and effectiveness of ULL;
(c) supporting European integration and sustainability transition processes;
(d) and improving the design and governance of ULL.

Full details about the approach to impact are provided in the Pathways to Impact document.